Quantum Noise in Gravitational Wave detectors

Working on the fundamental quantum limit and its application to the next generation of gravitational wave detectors, along with practical optical techniques to reach this limit. Also working on projects related to quantum measurement.